Queen's University of Belfast and CEMCOR Limited KTP 23_24 R6

To develop and optimise bespoke waste heat recovery and biochar processing systems for use in cement manufacturing to reduce carbon emissions, increase energy efficiency and strengthen our market position by creating a lower embodied carbon product.